Exploiting first generation quantum computers

Context: Many research groups around the world are getting close to realizing the first generation of a profoundly powerful new class of technology: quantum computers. Building such a machine means learning to control qubits (quantum bits). Different approaches are being tried: qubits may be individual atoms, or nanostructures in solid state structures, or superconducting loops. But all have one thing in common: the control we can achieve is far lower than the control we have over bits in conventional computers. The first generation of quantum computers will therefore be imperfect, by comparison to our reliable conventional technologies, but they will still have the potentially to be vastly more powerful. One approach to getting value from early devices is called 'NISQ algorithms', where the imperfections are mitigated by various methods like extrapolation and filtering; recently the efficacy of this approach has been questioned, and it is a topic of current debate. While a second (further off, but more reliable) approach is called early fault tolerance. These approaches can also be combined.

Project: This theory project will use both analytic techniques and conventional supercomputers to understand the behaviour of 1st generation quantum computers including their limitations and flaws. A current focus is to identify applications, such as novel materials and chemistry discovery, which may be able to run successfully on relatively near-term quantum computers despite their imperfections. This is a timely topic: If we are to make use of the computers that emerge in the next few years (such as Google's "quantum supremacy" device) we need to map the detailed architectures and error models to the desired application through error mitigation protocols, or early fault tolerance methods. This project therefore falls within the EPSRC quantum technologies research area.

Resources available to the project include the Oxford ARC (Advanced Research Computing) facility and specifically the ~£1M cluster of compute and GPU nodes that have been acquired as part of the NQIT hub and will be acquired as part of the new Hub in Quantum Computing and Simulation. Primary support will come from Prof. Simon Benjamin (Oxford) and the host group includes 10 individuals working in related areas. The aligned group of Assoc. Professor Balint Koczor in Oxford's Maths Institute will also be collaborating.